Future agriculture airponics

This project is to develop a method of growing food crops based on a novel and soilless aeroponics system. It will allow crops to grow in long, low height, clean pest and pathogen-free enclosures using day light.
It will also allow the production of beneficial mycorrhizal inoculants in axenic root organ cultures.
The project will deliver novel cultivation technology that is far more environmentally benign than conventional farming, cut water consumption and radically reduce use of chemicals and fossil fuel energy.